Development of a plastic waste derived fuel for industrial burner application

The UK generated 3.7 Mt of plastic waste in 2014. Of this, only 1.1 Mt was recycled and 2.6 Mt was disposed of

to landfill or Energy from Waste. Even though end-of-life Residual Plastic Waste [RPW] has a high calorific

value, it is currently an environmental and financial liability. Recycling Technologies Ltd. [RT] has developed a

process that recycles RPW into a commercially valuable hydrocarbon called Plaxx™. Plaxx™ is a substitute for

crude oil derived Heavy Fuel Oil [HFO] that is used in industrial burners. It is Ultra Low Sulphur [S<0.02%] fuel

and has the potential to displace a substantial amount of HFO around the world. Conversion of just 30% of the

UK's plastic waste to Plaxx™ will meet 100% of the UK's HFO demand. However, our ability to process Plaxx™

requires a better understanding of how to control its chemistry and improve its physical properties. The aim of

this project is to identify gaps in Plaxx™ quality and trial innovative technologies to upgrade Plaxx™, such that it

will meet the specifications of an industrial burner fuel. If successful, this project will address the energy

trilemma and the plastic waste issues globally.